Anglo-Saxon Monastic Landscapes: A Reconstruction from Lyminge, Kent

The conversion of the pagan Anglo-Saxons to Christianity was spearheaded by the spread of monastic culture across England between the 7th to 9th centuries AD when a series of emergent kingdoms began to exploit the new faith as an ideological weapon in the war for political supremacy. This process laid down a new tier of monastic settlements more complex in physical, social and economic organisation than traditional forms of habitation found in the Anglo-Saxon countryside. In the absence of detailed descriptions in contemporary historical sources, only archaeology can provide an informed impression of how that complexity was given physical expression in the layout and material practices of Anglo-Saxon monastic institutions. Potential of this kind has been tested by recent archaeological work at Northumbrian institutions such as Hartlepool and Hoddom where there have been opportunities to glimpse craft activity, domestic occupation and satellite cemeteries at a considerable distance from the core monastic buildings. Although the importance of these peripheral zones is now firmly established, our conception of how they relate to the totality of a monastic landscapes remains poorly defined owing to the small scale of the excavations and the poor preservation associated with the outer precincts of documented monasteries.

This project will redress this imbalance through the detailed archaeological examination of Lyminge, Kent, the site of a documented double monastery (a mixed-sex community presided over by a royal abbess) founded in the 7th century. The site was evaluated systematically by geophysical survey and trial excavation between 2008 and 2010. This work demonstrated that Lyminge has excellent horizontal preservation covering an extensive swathe of the outer precincts of the monastic settlement, combined with an unbroken vertical sequence spanning both monastic-phase occupation and a settlement precursor of the 5th-7th centuries AD. As such, the project has potential to answer a suite of questions on the process of monastic foundation in the kingdom of Kent, a region crucial to the earliest stages of the Anglo-Saxon conversion. The proposed excavation will exploit Lyminge's potential to pioneer a new emphasis on the antecedents of monasticism in early Anglo-Saxon England, and develop an archaeological framework for elucidating the double monastery as a distinctive institutional expression of the fledgling English church.

The major activity of the research will be a programme of excavation on the village green over three summer field seasons (2012-14). The project will also re-analyze previous work in the churchyard where core buildings, including an Anglo-Saxon church, were first brought to light by Antiquarian excavations in the mid 19th century. An Integrated Archaeological Data-Base will be used to facilitate the development of the project website, archive and publications. Some post-excavation such as radiocarbon dating will be completed to enable a complete understanding of stratigraphy and site development and to inform the full analysis of artefactual and ecofactual assemblages. The main academic outputs will be an edited volume designed to set Lyminge in its international context, accompanied by articles in peer-reviewed journals. Phase 2 of this project (for which future funding will be sought in 2015) will complete full, integrated analysis of archaeological data-sets for final publication.

The project will collaborate with the Kent Archaeological Society and the Canterbury Archaeological Trust to pool expertise and also to help deliver a comprehensive programme of public outreach and participation targeting Lyminge, neighbouring communities and Kent at large. Through such means, this project will make Lyminge's heritage better understood to its own residents and enhance public understanding of Kent's formative role in the development of Anglo-Saxon monastic culture.

Potential impact
1. National and local government agencies and advisory bodies
2. The commercial archaeology sector
3. Museum and heritage organisations in Kent
4. Voluntary groups such as the Kent Archaeological Society
5. Local schools and educational institutions
6. The wider public, in Lyminge, Kent, and globally, interested in the Anglo-Saxon conversion as a key episode in English history
7.Staff working on the project

How will they benefit?
National bodies and advisory groups will be able to draw upon the project as a model in how to pursue major research targets within a collaborative, community-orientated framework, an approach of direct relevance to current policy encouraging greater cohesion between regional, local and voluntary bodies and the private citizen in the exploitation of heritage assets (English Heritage 2011). The project will also benefit governmental and local authorities by providing a direct feed of data into Historical Environment Records (HERs), Local Development Frameworks, Parish and Conservation Management Plans to enhance the protection, management and promotion of Lyminge's archaeological heritage.

Canterbury Archaeological Trust, in its capacity as the main archaeological contractor in Kent, will benefit from opportunities to adopt, through knowledge transfer, scientific methodologies used on the project, to collaborate in academic research examining a seminal, yet ill-understood era in Kent's history, to meet its strategic aim to promote advancement of public education in archaeology, and to improve its approach to the excavation and interpretation of cognate sites encountered in future projects.

The research will enhance the interpretation and public presentation of other early ecclesiastical sites represented in the region including: the UNESCO World Heritage Site of Canterbury Christ Church Cathedral, St Augustine's Abbey and St Martin's church; Reculver, Rochester; Dover; and Minster-in-Sheppey. Local and national museums will benefit from the input of new material and interpretations to enhance their exhibitions.

Project partners, the Kent Archaeological Society, along with other regional volunteer groups, will benefit from the opportunity to engage their members in an agenda-setting research excavation. Knowledge transfer will answer the Society's need for specialist training to create in-house expertise in such techniques as environmental sampling, which it can deploy on future projects. Additionally, the project's educational and outreach programme will help the Society to deliver its stated aim to stimulate the interest of young people through promoting the study of archaeology in schools.

Schools will benefit from a variety of experiential learning environments both on-site and in the classroom tailored to the enhancement of teaching across disciplines at all levels of the curriculum; A-level students will gain valuable archaeological experience and generic skills in preparation for Higher education or the workplace; the project will promote lifelong learning through the participation of undergraduate students enrolled on Kent's part-time degree programme, volunteers and members of the public.

The project's inclusive ethos, combined with opportunities for public participation in a wide range of activities embracing varying interests and capabilities, will promote social cohesion, health and wellbeing within Lyminge and neighbouring communities. The wider public will benefit from a significant increase in a publically-accessible knowledge-base concerning a key episode in English history and the development of Christianity.